The University of York and Advai Limited

To develop a scalable automated service platform for the testing and assurance of Artificial Intelligence systems bridging high-level user requirements and evidence-generating tools, to enable key business decision makers to trust the autonomous systems in a dynamic harm landscape.